Baby2body

Baby2body is an innovative concept to engage women in healthier behaviour at a critical timepregnancy
and post pregnancy. The product aims to educate, inform, encourage and facilitate
the adoption of healthier behaviour through an innovative use of technology, unique data
visualisation and relevant personal feedback.
According to the NHS, more than 2% of women giving birth in England and Wales has
diabetes. Most of these have gestational diabetes, a type of diabetes that affects women during
pregnancy. Encouraging healthy diet and lifestyle can avoid the need for medication and
medical intervention, reducing the cost to the NHS.
The NHS also states that 15%-20% of pregnant women are overweight. While losing weight
during pregnancy isn’t recommended, regular exercise and a good diet are important to
minimise any further risks. Our concept will help prevent the risks that overweight mothers
might face, and act to increase healthier lifestyle choices.